The representation of gene function in FlyBase.

I engage with the public in several ways. First, of course, I publish my work and, now, do so only in Open Source journals. I have been a strong supporter of the Public Library of Science since its inception. I have given many talks to publishers, librarians and others on the need for open access publishing.
Second I probably give over fifteen talks a year, at scientific meetings, in university departments and at scientitific institutes.
I also write for the general public on scientific matters, most usually, these days, for Open Democracy (www.opendemocracy.net).
I run a course on Drosophila genetics every two years at Cold Spring Harbor, and this year am running a 2-week course in Bangalore, India.

Technical abstract
This proposal is for two purposes: To annotate the genome of Drosophila using the Gene Ontology, and to make these data available via FlyBase and the GO database, and to annotate reactions and pathways of Drosophila using Reactome, as database of pathways. These data will be made available through both FlyBase and the Reactome database.